Characterising the immune response to antigen 85A of non-tuberculous mycobacteria in Cape Town and Oxford.

TB is a major health problem worldwide. TB infection rates are increasing as a result of the spread of HIV, and treatment is becoming more difficult as multi-drug resistant TB spreads. BCG works least well in tropical countries- those most affected. There is an urgent need for a more effective vaccine.
BCG may fail in tropical countries because high levels of related ‘non-tuberculous mycobacteria‘ (NTM) exist in the environment, to which people develop immunity. This immunity may interact with the BCG vaccine and prevent it from working effectively.
MVA85A is a new TB vaccine being tested in Cape Town and Oxford. It is important to know the effect of NTM on this vaccine. The antigen used in the vaccine is shared in all NTM, so the impact of the vaccine may be reduced, or the opposite may occur, and pre-existing immunity to NTM may be beneficial.
Using stored blood samples from clinical trials of MVA85A, I will determine whether people in Cape Town have greater responses to Ag85A in NTM than those in Oxford and will compare immune responses before and after vaccination. This will determine whether greater immunity to NTM results in a better or worse response to the vaccine.

Technical abstract
BCG is significantly less effective against tuberculosis in tropical areas, probably due to the effects of background immunity to non-tuberculous mycobacteria (NTM). The first novel TB vaccine to enter clinical trials in Africa is MVA85A, based on the modified vaccinia virus Ankara and expressing antigen 85A (Ag85A). Ag85A is present in all species of mycobacteria, and is identical in M.tb and BCG, but more variable in some NTM. In the UK, MVA85A is highly immunogenic, particularly in individuals already primed by BCG. It is currently in phase 2 trials in South Africa, where preliminary results suggest it is also immunogenic, although responses vary.

It is important to define the effects of NTM on the immunogenicity of this vaccine, as prior sensitisation by NTM may either boost vaccine responses, as appears to be happening in the UK, or inhibit them, as appears to be the case with NTM and BCG. This may depend on factors such as NTM species, dose or route of sensitisation, and differing responses to NTM may explain the variability in immune response seen in South Africa. I will investigate whether an immune response to NTM antigen 85A (Ag85A) is associated with a decreased type 1 immune response to MVA85A, comparing responses between individuals living in Oxford, an area of relatively low NTM exposure, with those living in the Western Cape, an area of very high NTM exposure. I will also determine whether South Africans have higher frequencies of T cell response to NTM Ag85A, as a result of greater NTM exposure. In doing this I will investigate the role of conventional and regulatory immune responses.